University Consortium for Evidence-Based Crime Reduction

There is widespread agreement that social policies need to be based on strong evidence, to ensure they produce their intended outcomes whilst minimising unwanted side-effects, and that they are cost-effective. A total of six What Works Centres are planned, including one on Crime Reduction. This proposal is for a three year Partnership Programme to support the WWCCR within the College of Policing. It will feed into and feed off the work of the other five centres.
The research will involve close collaboration with the College in shaping the agenda and in conducting some of the individual work packages. Although based at the College of Policing the research spans a wide area including:

1. Developmental and social prevention
2. Correctional interventions
3. Drug treatment interventions
4. Sentencing and deterrence
5. Community interventions
6. Situational prevention

A University Consortium for Evidence-Based Crime Reduction with expertise covering these areas is being formed to deliver the programme. The consortium is intended to outlast this programme of work and to continue to build capacity for the creation and use of evidence to improve the effectiveness of social policies. Proposed academic partners include: UCL, Birkbeck, Cardiff, Dundee, the Institute of Education (IoE), London School of Hygiene and Tropical Medicine (LSHTM), Surrey and Southampton. We hope over time to attract other universities into the consortium.

There is now quite a lot of relevant research, but it is hard at present for practitioners to locate and make sense of this material. The research programme will start by drawing together existing reviews of crime reduction evidence, and identifying gaps. It will then conduct a further twelve original reviews to fill the most significant gaps. This is a major piece of work, and forms the core of the programme. We shall then develop methods for costing crime reduction interventions, devise simple ways of communicating the results of reviews to decision-makers, and apply these methods to the existing reviews and the new ones that we ourselves carried out.

Additionally the programme will involve carrying out original research, as we expect there to be some major gaps in the evidence base. We shall also develop, deliver and assess a pilot programme to equip practitioners to understand, critique and make effective use of available research evidence. Finally, the programme includes provision to test the impact of the What Works Centre, and this element is to be undertaken independently of those involved in the other elements of the programme.

Although the need for What Works evidence is widely acknowledged, there is disagreement about the best ways of carrying out evaluations, and of summarising evidence. We propose to draw on the main methods currently used both to synthesise evidence and to conduct evaluations. The reviews will not plump for any individual approach, but will tailor the approach to fit the nature of the available research that is being summarised. We aim to adopt a relatively inclusive approach that enables us to draw on a wide range of studies, provided that they reach acceptable levels of probity in speaking to What Works in crime reduction.

It is crucial that the quality and relevance of evidence is understood by police decision makers; they need to apply the information in ways that are sensitive to local contexts and tailored to local circumstances. Much of the proposed work focuses on the development and piloting of tools to help them improve outcomes by making best use of available evidence. Determining what works to reduce crime in what might be very different contexts is a complex process, and requires thought and creativity on the part of users. Presenting evidence in a stimulating way to busy practitioners (ranging from police and probation to local authorities, health practitioners, community groups and industry) is a major challenge.

Potential impact
Crime is a global problem. Developing evidence based techniques for its reduction is of wide interest. This project addresses these challenges. The work is intended to:
1. Identify and improve the knowledge base for what works in crime reduction
2. Ensure findings are disseminated to relevant academics and practitioners in the UK and internationally
3. Develop novel approaches to determining what has worked and will work in specific settings, combining the best of current synthesis techniques
4. Broaden the skill base of prevention practitioners in relation to their understanding, appraisal and use of evidence when implementing crime reduction interventions.

There are four major beneficiary groups: academics, practitioners, government and the general public.

Academic impact: An inter-university consortium of UK universities will support the training of highly skilled researchers and facilitate the generation and transfer of new methods of research synthesis across the country. This will make the UK a major source of expertise in assessing what works in crime reduction. It will also establish UK universities as global providers of practitioner training in what works. There is a massive demand for such training particularly in the emerging economies of India and South America. Consultants from a wide international base are being drawn in to assist with the work and in disseminating the later results. UK academics will, we believe, benefit immensely from these contacts, drawn from a range of academic disciplines.

Practitioner impact: With downward pressure on budgets better use needs to be made of research evidence on what works. This programme is intended to support the injection of evidence into decision-making in crime reduction whether by the police, police and crime commissioners, other professional groups, local governments, commerce or industry. The inclusion of costs into this process is important and we intend to develop an approach taking account of where the costs of crime fall. For example, Internet service providers do not carry the costs of Internet crime but are well placed to increase the security of the web. To integrate this programme successfully into practice requires a significant culture change: crime reduction is sometimes neglected and poor use is often made of such evidence on what works as is available. Similarly, we will consider the means of introducing the products of the research into corrections, probation, schools etc. as appropriate and depending upon the topics identified.

Government impact: It is intended that this work will assist in shaping the crime reduction agenda at national level. Through benchmarking, monitoring and evaluation, the programme will identify current strengths and weaknesses in crime reduction delivery. In doing this, gaps in knowledge and skills will be identified and where possible filled and good practice will be shared via accessible but academically rigorous dissemination. This should assist government departments in ensuring relevant, high quality evidence is delivered to those involved in public service.

Societal impact: The application of the results will contribute to increased well-being of citizens, particularly the more disadvantaged amongst whom crime and disorder tend to concentrate. Crime should be reduced at reduced cost. Internationally the programme may contribute to reduced crime by informing crime reduction activities in both British and non-British jurisdictions. The results may also help address trans-national organised crime, which impacts the UK as much as elsewhere.

The programme will also:
1. Contribute to increased public awareness of successful crime reduction methods.
2. Highlight areas where further research and development are needed.
3. Inform and improve national debates on policies relating to effective crime reduction through seminars, conferences, and media contacts.